High-pressure, soft-ionisation, plasma source

Very low permeability barrier films are a key requirement for the future of plastic electronics. Presently there are no instruments capable of routinely measuring down to 10E-6 g/m2/day H2O, which is the benchmark level required by the plastic electronics industry to deliver device lifetimes of 10 years.
This project is to test the feasibility of a high-pressure, soft-ionisation plasma source that interfaces to a mass spectrometer. This innovation will allow a barrier membranes to be sampled at atmospheric pressure, and improve the sensitivity of the mass spectrometer by more than 100 times by ionising mass species of interest (e.g. H2O) leaving all background gases in their neutral state.
The end result will be an instrument capable of market leading WVTR (Water Vapour Transmission Rate) measurement, as well as other permeating gases, with rapid turnaround between different barrier membranes.